Image Collection and analyis

Technical abstract
Molecular genetics requires ever more sophisticated image collection and analysis capability. This project provides this requirement as a service within the Institute. Specifically this service includes general microscopy, confocal microscopy and FACS analysis.